Decarbonization of the Collagen Supply Chain by Producing next-generation animal-free Collagen inside Plants

Collagen is a protein in mammals and fish, making up a significant portion of the skin, hair, nails, muscles, and tendons. It is extensively used in various industries, including food, cosmetics, pharmaceuticals, and regenerative medicine. As we age, the body's collagen production decreases, leading to common signs of aging like wrinkles, decreased skin elasticity, and dryness. Collagen is very popular in cosmetics and anti-aging products due to its vital role in countering age-related changes like wrinkles and sagging by enhancing skin hydration, elasticity, and repair.

However, the current method of collagen production, primarily dependent on animal sources, faces substantial qualitative, environmental, and ethical challenges. These include significant contributions to deforestation (accounting for 80% of Amazon deforestation), high carbon emissions (28 kg CO2eq/Kg), low availability of ultra-pure collagen, and threats to marine wildlife. Currently, 98% of the market's collagen is derived from animals, leading to a significant supply-demand issue, especially for companies seeking consistent, carbon-negative, and ultra-pure collagen sources. The market lacks vegan substitutes, creating a gap that LeafyColl Ltd. aims to fill with its innovative approach.

LeafyColl's innovation lies in the production of carbon-neutral, plant-based collagen, which markedly differs from traditional animal-derived collagen sources. This groundbreaking technology involves integrating bio-identical collagen DNA from animal sources into specialized plant cells capable of producing abundant proteins. Through this process, LeafyColl effectively turns plants into collagen production factories. This strategy aligns with the increasing consumer demand for sustainable products and addresses the industry's sustainability agenda, aiming to meet the Net Zero target.

The anticipated global demand for collagen, estimated to reach 1500 tons by 2028, poses a substantial environmental impact with projected CO2 emissions of 42 million tons. In the UK, the annual demand for collagen stands at 43.3 tonnes, which contributes to approximately 1.247 million kg (or 1.247 tonnes) of CO2 equivalents, highlighting a significant environmental impact associated with collagen production. In this context, LeafyColl's initiative to reduce CO2 emissions by 0.123 million tons annually by 2028 represents a significant contribution to the global efforts to move away from fossil fuels and toward achieving the 1.5 °C goal. LeafyColl's project goes beyond business interests; it's a mission to eliminate animal-derived ingredients from the food system, starting with collagen and gelatin. This initiative is about crafting a future where the ingredients we use are not just effective but also ethically sourced and environmentally responsible.